The Investigation of Machine Learning and Radiomics Methods for the Prognostication of Recurrence and Death following Curative Intent Radiotherapy for

Lung cancer is the leading cause of cancer deaths worldwide. After curative treatment, the cancer recurs in up to 28% of patients. Earlier detection of recurrence may improve overall survival and quality of life. Surveillance needs may differ between patients and stratification may therefore allow for better resource allocation. Our goal is to develop novel machine-learning architectures, built on routinely collected clinical imaging data to facilitate earlier detection of recurrence. Our novel spatio-temporal architecture will explore radiomic and deep-learning approaches, combining CT imaging data from multiple locations: primary tumour, afflicted nodes and surrounding lung, and will incorporate baseline and post-treatment surveillance scans to predict probability of and time to recurrence. The model will be suitable for clinical validation, ready for an early-phase clinical trial investigating surveillance stratification. We will explore the potential for building the model into a dissemination pipeline in a healthcare setting to progress lung cancer management and drive improve in patient outcomes.